How does supplemental feeding effect demography and reproductive fitness in endangered bird species on Mauritius?"

Scientific background: An increasing number of threatened species require some form of human
intervention in order to persist. A common form of ecological management is to provide supplemental food,
often in an effort to increase productivity where natural resources are believed to be limiting population
growth1
. The precise impacts of doing so however, are rarely evaluated and can include unintended
negative consequences associated with disease transmission and behavioural adaptations
2
, so
encouraging natural foraging is desirable; doing so also has clear benefits when restoring ecological
communities. Characterising individual dietary composition can be challenging, but is crucial in order to
better target individuals or populations most likely to benefit from provisioning.
Research methodology: The student will characterise individual-level dietary composition of two
sympatrically occurring endangered bird species in Mauritius; the pink pigeon (Nesoenas mayeri) and
Mauritius parakeet (Psittacula echo). Both are offered supplemental food and methods have been
developed in this system by the supervisory team to quantify individual consumption by (a) analysing stable
isotope signatures of feathers3
, and (b) using Next-Generation-Sequencing techniques to identify
important food plant species4
. The student will use this information alongside long-term data on
reproductive fitness for these individually-marked populations5
, in order to (i) evaluate the role of
supplemental feeding in regulating populations, and (ii) identify important native plant food-sources and
associated habitat fragments in this denuded forest ecosystem. This novel approach will tailor
supplementary-feeding strategies to enhance population recovery and guide restoration of endemic forests
and their ecological function.